Spareable

Spareable is platform that gives foodbanks access to a cloud-based system that helps them manage the supply & demand as well as logistics of food donations from members of the public.

Donors use an app to see the exact essentials a foodbank is in short supply of and make a purchase right in the app as a donation. All food orders are then aggregated and sourced from distributors offering discounts on volume and food surplus clearances that the software calculates to get the most out of money available.

Foodbanks get more food than if the donors had purchased individually at a supermarket.